Quiescent Microbial Cell Factories

Many of the chemicals used to manufacture plastics, fuels and commodities are produced from

microorganisms grown on various feedstocks in fermenters. This project will progress innovative

patented technology which suspends unnecessary cell metabolism and growth while still enabling

enhanced production of chemical products, a state known as quiescence. The advantages of quiescent

cell technology (Q-Cells) are enabled for bioreactors operating under optimal production conditions

with concomitant improved productivity, efficient and cost effective use of the feedstock and reduced

waste generation. The mechanism to improve control of quiescence will be investigated within the

constraints of industrial fermentation conditions under scale-down. This study will assess the generic

applicability of the technology to improve competitiveness of Industial Biotechnology to produce bulk

chemicals.